Creating healthier homes for children with asthma:Developing a predictive model for environmental

Asthma, a major public health issue, is particularly acute in urban environments where air quality
significantly impacts health. The WellHome study in West London provides an invaluable dataset to
explore the relationship between environmental factors and asthma. This research project will utilise
this data to develop predictive models for asthma attacks in urban households, focusing on indoor
and outdoor air quality measurements, as well as household activities. The goal is to deepen our
understanding of asthma triggers and contribute to public health policies and asthma management
strategies.